Manufacture of Re-usable and optional Identification Garments

As a clothing manufacturer for the past 30 years based in the UK with embroidery facilities, we embarked in supplying clothing to the NHS with Embroidered, Personalised, re-usable theatre hats (The hospital were using disposables prior to this) with the name and occupation applied so when in theatre the individuals can now be denoted from each other.

using the ethos of replacing one-use disposable garments with fully reusable garments that can be industrially laundered, both cutting down on waste and saving money over the garments 2-3 year (on average) lifespan, we want to extend the products we offer into a range of currently sought after garments.

we are currently supplying Theatre Hats and Scrub Suits manufactured to order direct to Hospital Trusts optimising our Just in Time strength and are looking for the grant to be able to diversify our product range into re-usable and personalise able Gowns and Face masks to meet the immediate need with a safe and conforming garment that does not have a single use lifespan.

The Key objective for the project is that by the end of 2020 we are utilising a large proportion in the region of 35% of our business from other non-essential sectors and diverting the availability and production back into the NHS utilising the new re-usable product range we have at our disposal.

We feel that with the assistance of the grant we will be in a position to provide the NHS going forward with a reliable production base of reusable essential PPE Clothing, specialising in Just in Time Manufacturing to supply the most needed requirements at the correct times and have zero reliance on stock levels. our current manufacturing capacity is around 4000 units of clothing per week (relative to complexity) which can be directed to the correct areas with multiple products available as and when it is required.

Following on from the initial grant received and understanding the lessons learned to date, the extension for impact funding is required to meet specific, out of initial scope requirements those being, CE marking for the range of reusable products as required by the NHS, Development of mechanical / chemical recycling for end of life products, and creating channels for a subsequent holistic distribution supply chain. Finally and of significant importance, it is a requirement of our R&D Progress that garments enter a live commercial washing and wearer trial to prove the total concept.